REACH (Renewable Energy And Connectivity Hub)

1.2bn people lack access to electricity, essential for development, education and healthcare. Despite

plentiful sunlight, solar generates 0.2% of electricity in off-grid regions. Smartphones are an essential tool

for development, however 650m off-grid mobile users have restricted access to charging. BuffaloGrid (BG)

has developed a solar powered Hub providing PAYG off-grid phone charging and internet access,

facilitating communication, education, healthcare and banking services. This project will allow BG to

develop local partnerships for operations/logistics and connect with influential trust networks. It will also

allow BG to collaborate to build an ecosystem of services and refine its hardware to radically increase

competitiveness.